Gophr- A next generation delivery network to support the economic recovery of local community retailers.

Building on the established Gophr same-day courier delivery solution and a UK wide network of couriers, the project seeks to address the following market challenges which have been notably magnified following the COVID-19 pandemic:

-Independent food-retailers and restaurants failing to match the growth seen by larger operators eg Supermarkets

-Reduction in high-street footfall due to ongoing individuals' concerns to minimise exposure alongside a much-accelerated wholesale learnt change in the way consumers now shop

-Reduction in on-demand taxi services (Uber reporting a 70% reduction in demand)

Gophr seek to address these challenges through the development of online toolkit that will enable independent retailers from Grocers and café's to butchers and chemists to better exploit home delivery services -- facilitated through Gophrs courier network of \>9K registered drivers with access to a further 10K strong network of taxi-drivers.

Using the solution, retailers will be able create a simple online account (to advertise their products) which will be linked to Gophrs existing booking platform to enable buyers to schedule same day delivery. Whilst other attempts have been made to deliver a similar model they are limited to select restaurants with more local initiatives prohibited by delivery costs. Next to a nationwide delivery network, in contrast, Gophrs established platform offers a level of automation in same-day delivery not currently available through any other solution from the scheduling of deliveries to route optimization, merging jobs at point-of-pick up and real time tracking -- all factors that enable a lower cost delivery model to be delivered.

Conceived as a solution to increase the competitiveness of independent retailers' development has been accelerated in response to COVID-19 and could play a key role in future economic recovery -- targeting two sectors which have been hit hardest by the pandemic -- small retail sector and taxi/private-hire industry.